Morphological evolution and the Cambrian Explosion - a 550 million year view

The diversity of living animals can be placed into about 30 groups called phyla, a term that refers to the possession of a distinct body plan. All these body plans first appear in the fossil record in a geological blink of an eye, in an event that has been named the Cambrian explosion (about 550-520 million years ago). During this time, animals as different as worms, jellyfish and even our distant relatives can be found as fossils, contrasting with more ancient rocks where most evidence of life is microscopic. The fossils of ancient animals from this time have been difficult to classify, with some scientists previously arguing that the Cambrian represents an 'experimental' phase in animal evolution, with types of animals evolving forms that have never been seen again. The Cambrian Explosion has been considered an entirely unique event in the history of the planet, with evolutionary change occurring faster and with greater magnitude than at any other time. The range of different body forms is referred to as disparity, and some previous studies have proposed that this disparity peaked in the Cambrian and was then educed over time by extinction. Other studies have instead viewed Cambrian fossils as the evolutionary antecedents of living organisms, filling in the gaps that exist between the body plans of groups alive today.

However, investigations into these patterns of evolution during the Cambrian have typically focused either on a narrow set of animal groups, most often arthropods (spiders, centipedes and their relatives), or have only considered evidence from Cambrian organisms and those alive today, missing evidence from the intervening 500 million years of Earth History. Since the Cambrian Explosion ended, animals are known to have radically modified their body plans, often when moving to new and sometimes extreme and hostile environments such as the transition from the ocean to life on land or the colonisation of hydrothermal vents.

In this project I will use the group of animals called Spiralia to investigate how the diversity of animal forms was shaped since their origin in the Cambrian Explosion to the present. Spiralians are incredibly diverse, encompassing familiar groups like earthworms and snails but also containing a bewildering array of more unusual forms that primarily live in the ocean. Spiralians account for over half of animal body plans and have an excellent fossil record from the earliest phase of the Cambrian explosion onwards. Together these facts highlight this group of organisms as the ideal study system for understanding the evolution of animal disparity. This research project will address the following research questions:
Q1. How have patterns of morphospace occupation (disparity) varied through 540 million years of spiralian evolution?
Q2. What patterns of evolution along lineages gave rise to these patterns of morphological disparity?

I will accomplish this by collecting new data from exceptionally preserved, ancient fossils from the Cambrian and early Ordovician Periods (about 542-480 million years old) which I will combine with data from living species to construct evolutionary diagrams called phylogenies. These are like a family tree and depict the relationships between different types of organisms. Building such a tree of life for spiralians will be a key first step, and will require using information from DNA sequences, fossils and the anatomy of living animals. The resulting evolutionary trees are more than just diagrams as they allow investigation of how evolution has proceeded through time, allowing me to estimate the speed ('rate') of evolutionary changes in the past, and the total amount of change that happened. This will allow me to understand how new morphological variation has been generated over time from the Cambrian to the present day. Finally, it will allow me to understand how the Cambrian Explosion and subsequent events shaped the spectacular biodiversity alive today.